Royal Holloway and Bedford New College and Eden Research plc KTP 25_26 R1

To advance sustainable farming by developing terpene-based, bird-repellent seed treatments for crops. The project partners Eden Research plc with Royal Holloway and will focus on crops at risk from bird attack, validating results through comprehensive field trials, ensuring effective, eco-friendly solutions to enhance food security and reduce food losses.